TNT Supplements (Fat Burner)

TNT Supplements is a new company that produce a new innovative thermogenic fat burner that helps people lose weight and conduct exercise with energy, whilst helping drop fat.